integrated urban FOOD policies – developing sustainability Co-benefits, spatial Linkages, social Inclusion and sectoral Connections to transform food systems in city-regions

Europe’s urban areas face significant challenges to ensure the availability and consumption of healthy, affordable, safe and sustainably produced food. Such challenges converge within local food environments, but are often neglected by public planners. Promising initiatives taken by municipalities to change the architecture of food choice often fail to become embedded in the wider policy context and to reach deprived and vulnerable groups. Key factors responsible for this are: (1) siloed ways of working and (2) fragmentation of knowledge on facilitators and barriers related to food system transformation. These factors hinder the development and implementation of integrated urban food policies. FOODCLIC will create strong science-policy-practice interfaces across eight European city-regions (45 towns and cities). The backbone of such interfaces will be provided by Food Policy Networks, which will manage real-world experimental Living Labs to build a policy-relevant evidence-base through learning-in-action. Activities will be informed by an innovative conceptual framework (the CLIC), which emphasizes four desired outcomes of food system integration (sustainability co-benefits, spatial linkages, social inclusion and sectoral connectivities). Capacity-building and direct support for intensive multi-stakeholder engagement (including deprived and vulnerable groups) will enable policy actors and urban planners across partner city-regions to develop continuously evolving integrated urban food policies and render planning frameworks food-sensitive. Results will be communicated and disseminated amongst others by extending the novel policy practices to another eight city-regions in Europe and Africa, an online Knowledge-Hub, a high level Think Tank and partners’ networks. In these ways, FOODCLIC aims to contribute to urban food environments that make healthy and sustainable food available, affordable and attractive to all citizens (including deprived and vulnerable groups).